Queen's University Belfast and John Graham Construction Limited

To develop competencies in the use and application of Virtual and Augmented Reality to facilitate proactive and engaging project management practices.